Exploiting hemi-labile ligands in Main Group catalysis

A catalyst is a substance which speeds up the rate of a chemical reaction without being consumed itself. They do this by offering an alternative, lower-energy mechanism by which the reaction happens, at the end of which the original catalyst is reformed. They are crucial for energy efficiency, as using them allows for reactions to be carried out quicker and at lower temperatures. As such, the use of catalysts is ubiquitous in industry for chemical processes of all types.
The transition metals (the block of elements in the centre of the periodic table) make excellent catalysts, as their outermost electron shells are partially filled, allowing easy access to both electrons and empty binding sites around each metal atom. However, the metals which are important to catalysis, such as palladium and rhodium in catalytic converters for cars, tend to be toxic to life, expensive, and rare. As reserves in the Earth's crust dwindle, social and environmental difficulties have arisen with their supply and extracting them from their ores. It is vital, therefore, for replacements to be found.
Elements belonging to the main group (on the right side of the periodic table, such as aluminium and silicon) tend to be much more benign environmentally and economically. Historically, these elements were thought to invariably form compounds with completed shells of electrons, making them poor catalysts. A series of more recent discoveries around this has challenged this view, and these elements are now known to undergo similar types of reaction to transition metals with a wide variety of molecules. Because of this, they are now currently being explored for use as catalysts.
A ligand is a molecule which binds (or coordinates) to a central metal atom to form a coordination complex. A hemi-labile ligand is one which contains two or more sites which can coordinate, where at least one of them can reversibly dissociate, while the rest stay(s) firmly
bound. This vacated space allows for other molecules to bind, which now allows a chemical reaction to easily occur.
Hemi-labile ligands are now known to promote 'transition-metal' like behaviour in the main group elements where otherwise it would not be seen. A few promising potential catalysts have already been found by exploiting this behaviour. As such, this project aims expand upon this work and to develop efficient catalysts for a wider scope of important reactions.
The ultimate objective is for the eventual replacement of transition metals with main group elements in catalysis. The potential impact is a more sustainable future, where chemical manufacturing is achieved solely using abundant, inexpensive, and environmentally benign elements.
This project falls within the EPSRC 'Manufacturing the Future' research area.

Potential impact
The primary impact of the OxICFM CDT will be the highly-trained world-class scientists that it delivers. This impact will encompass both the short term (during their doctoral studies), the medium term (subsequent employment) and ultimately the longer timescale defined by their future careers and consequent impact on science, engineering and policy in the UK.

The impact of OxICFM students during their doctoral studies will be measured by the culture change in graduate training that the Centre brings about - in working at the interface between inorganic synthesis and manufacturing, and fostering cross-sector industry/academia working practices. By embedding not only from larger companies, but also SMEs, we have developed a training regime that has broader relevance across the sector, and the potential for building bridges by fostering new collaborations spanning enormous diversity in scientific focus and scale. Moreover, at a broader level, OxICFM offers to play a unique role as a major focus (and advocate) for manufacturing engagement with academic inorganic synthetic science in the UK.

From a scientific perspective, OxICFM will be uniquely able to offer a broad training programme incorporating innovative and challenging collaborative projects spanning all aspects of fundamental and applied inorganic synthesis, both molecular and materials based (40+ faculty). These will address key challenges in areas such as energy provision/storage, catalysis, and resource provision/renewal necessary to enhance the capability and durability of UK plc in the medium term. To give some idea of perspective, the output from previous CDTs in Oxford's MPLS Division include two start-up companies and in excess of 30 patents.

It is not only in the industrial and scientific realms that students will have impact during their timeframe of their doctorate. Part of the training programme will be in public engagement: team-based challenges in resource development/training and outreach exercises/implementation will form part of the annual summer school. These in turn will constitute a key part of the impact derived from the CDT by its engagement with the public - both face-to-face and through electronic/web-based media. As the centre matures, our aspiration is that our students - from diverse backgrounds - will act as ambassadors for the programme and promote even higher levels of inclusion from all parts of society.

For our partners, and businesses both large and small in the manufacturing sector, it will be our students who are considered the ultimate output of the OxICFM CDT. Our programme has been shaped by the need of such companies (frequently expressed in preliminary discussions) to recruit doctoral graduates who can apply themselves to a broad spectrum of multi-disciplinary challenges in manufacturing-related synthesis. OxICFM's cohort-based training programme integrates significant industry-led training components and has been designed to deliver a much broader skill set than standard PhD schemes. The current lack of CDT training at the interface of inorganic chemistry and manufacturing (and the relevance of inorganic molecules/materials to numerous industrial sectors) heightens the need for - and the potential impact of - the OxICFM CDT. Our students will represent a tangible and valuable asset to meet the long-term skills demand for scientists to develop new materials and nanotechnology identified in the UK Government's 2013 Foresight report.

In the longer term, the broad and relevant training delivered by OxICFM, and the uniquely wide perspective of the manufacturing sector it will deliver, will allow our graduates to obtain (and thrive in) positions of significant responsibility in industry and in research facilities/institutes. Ultimately we believe that many will go on to be future research leaders, driving innovation and changing research culture, and thereby making a lasting contribution to the UK economy.